GM Diabetes My Way

"Approximately 150,000 people in Greater Manchester have type 2 diabetes. The GM Diabetes MyWay project is a collaborative led by the Greater Manchester & Eastern Cheshire Strategic Clinical Networks (SCN) and aims to support these people. It would do this by providing a one-stop digital platform (MyDiabetesMyWay web site) designed to help people self-manage their condition more effectively and to provide education on how to do this. Currently, there is little access to education other than through traditional classroom based sessions, which can be difficult for many to access. So we aim to develop an innovative and accessible system which will utilise new technology to provide much more flexible access to a wider range of people. It would give patients:

* 250+ digital educational resources (text, video, interactive content).
* Diabetes self-management support with tailored advice based on personal needs.
* Access to personal medical records.
* Personalised care planning, goal-setting tools and service directories.
* Glucose monitoring display allowing the upload and sharing of blood sugar data with clinicians.

Overall, the system would be designed to improve both the outcomes and experience of people with type 2 diabetes, and it will provide them with a single care record which is shared with their clinician(s), thus giving increased access to and control over their own data. It will enable patients to share decision making and care planning, if desired, with clinicians, family or carers.

The system will allow clinicians to access patient recorded information, with patients' permission, provide them support for clinical decision making, care planning and self-management advice . As well as the one-stop platform, this project will offer a range of other supporting services and materials. In particular, it will combine online interactive support with education, nutrition/dietary advice, reducing depression/anxiety and remote (video) consultations with clinical staff. Also included will be the opportunity to access coaching and dietician advice from health care professionals to ensure tailored individual care. Many people with diabetes do not currently access healthcare support to be able to manage their condition, so this project will aim to engage with hard-to-reach people and investigate the potential to financially incentivise people with diabetes to attend care services."